Enhancing retail experience with hyper personalised predictive targeting

The retail industry across the developed world continues to develop at a staggering pace as
consumers adopt to new technology and shopping channels – both traditional and online
offerings. Traditional retailers, such as Boots and John Lewis have a wealth of information for
some key consumers driven by Store Card activity which is used to promote general buying
opportunities on a broad based basis. Many of these traditional retailers have developed a
online presence but turnover is threatened by smaller leaner online retailers. Major retailers
are interested in utilising their consumer data to better effect but are unable to do so.
Owned it Limited is a fast growing, equity backed technology business who have developed
and licenced a sophisticated social marketing automation platform for online retailers with
over 1000 organisations currently using the system processing 100,000’s of weekly
transactions generating significant extra sales through social campaigns.
Owned it wish to undertake a Proof of Concept Project to research and prove key technology
to enable them to build a sophisticated predictive retail marketing campaign platform. Areas
for research and prototyping include the use of psychometrics to understand buying
behaviours, data mining publically available social data on individual consumers to develop
buying profiles and the use and extraction of retailer held data to generate an overall current
and future buying profile of individual consumers. This is all extremely innovative and if the
technology blocks can be proved to be effective to undertake a subsequent Development of
Prototype project to create a full-fledged platform for release in 2015. The Proof of Concept
project will cost some £214k to undertake and a grant of £100k is sought from the TSB to
enable this highly innovative and disruptive project to be undertaken.